Hybrid Digital Vernacular: Earthen Architecture Combining Robotic Fabrication and Human Skills

This collaborative project between the University of Reading (UoR), University of Sheffield (UoS) and The University of The West of England (UWE) will explore how hands-on craft, digital design and robotic fabrication technologies can be used to develop new approaches to vernacular architecture.
In an age of carbon intensive buildings that often have little connection to place, innovative use of technology will be combined with handmade craft skills to allow the creation of unique building elements. In particular, we will utilise specific properties of local geo-based materials across three sites, celebrating shared learning alongside local distinctiveness.
Context and Challenge
Contemporary construction often depends on extractive, standardised systems that disconnect buildings from the places and communities in which they are located. At the same time, there is a growing interest in reviving vernacular traditions, particularly those using natural materials such as earth and agricultural by-products, which offer sustainable and culturally embedded alternatives.
The rise of digital fabrication is typically seen as the preserve of high-tech or industrialised contexts. This project asks how digital tools can be used not to displace traditional practices, but to augment and recontextualise them, generating new hybrid forms of architectural expression that not only reduce embodied carbon and toxic materials, but reflect and sustain local identities, material cultures and craft traditions.
By also working closely with architecture students at key stages of the project, we will explore the link between the handmade and digital in a research context, and what might inform an emerging aesthetic. Following testing and development phases, the project will culminate in three demonstrators (in Reading, Bristol and Sheffield); physical embodiments of the process that will be publicly visible, allowing observation and evaluation beyond the project’s conclusion.
Aims and Objectives
The project has 5 key aims that will generate new knowledge at the intersection of digital fabrication, material culture, and vernacular architecture:

Explore how novel mixtures of local earth-based materials and agricultural waste can be developed into innovative and viable low-carbon structural components.
Investigate how robotic fabrication can evolve the role of craft in a digital-material hybrid context, and how notions of the handmade and the high-tech can co-exist.
Understand how such hybrid practices can contribute to cultural sustainability, fostering place-specific aesthetic, with historical and social values.
Involve architecture students in the co-design, making, and critical reflection to ground the research in lived experience.
Construct three public-facing demonstrators to spark wider conversations about the future of sustainable design. The demonstrators will provide testing grounds in real-world contexts and focal points for public engagement.

Applications, Benefits and Impact
This project has significant potential for impact and public engagement and to shape policy and practice in architecture, heritage, and environmental design. By working with local councils and national movements in earth construction, it will contribute to the growing discourse on regenerative construction and cultural sustainability, demonstrating that innovation can be both technologically advanced whilst being climate appropriate and deeply rooted in place.
By foregrounding social, cultural, and aesthetic values alongside technical innovation, this research is timely in questioning the future role of machines with humans, aligning closely with the AHRC’s commitment to supporting arts and humanities-led responses to global challenges. It will offer new models for education and practice, highlighting the value of interdisciplinary, participatory, digital and critically engaged research in the arts and humanities.